Muon g-2

Lucy will work on the Muon g-2 experiment at FNAL, setting the world's best limit on the muon electric dipole moment. This sets important limits on models of beyond-the-Standard Model physics.